Shedding Light On JWST Ice Observations: A Laboratory Approach To Untangling Spectral Signatures

This project will combine cutting-edge laboratory experiments with James Webb Space Telescope (JWST) observations to investigate the chemical and physical properties of astrophysical ices. These ices, which coat interstellar dust grains, play a crucial role in their journey from dense molecular clouds to star formation, influencing the chemical evolution of nascent planetary systems. JWST’s unprecedented sensitivity is revealing exciting new details about ices in dense clouds, but key uncertainties remain in interpreting their spectral signatures, particularly the distortion of ice absorption bands because of scattering effects – a consequence of grain growth and aggregation. These uncertainties limit our ability to accurately interpret ice band profiles and determine molecular abundances.
To address these challenges, we will systematically characterise how ice composition, thermal history, and scattering influence mid-infrared spectra. With high-quality experimental data, this project aims to enhance the interpretation of JWST observations by disentangling the chemical (composition and thermal evolution) and physical (scattering) influences on spectral profiles. This work is timely and essential, as JWST continues to produce ground-breaking ice spectra that require robust laboratory benchmarks for accurate analysis.
Our project focuses on three key objectives:

O1 Chemical Influence: Examine how molecular composition affects absorption band profiles, focusing on major ice species (H2O, CO2) and minor constituents (e.g. CH3OH, NH3). High-resolution infrared spectroscopy will be used to extract optical constants, essential for modelling light interactions in icy environments.

O2 Thermal Processing: Investigate how ice structure and composition evolve with temperature, simulating the thermal history of interstellar ices from molecular clouds to protostars. This will provide critical data on spectral changes caused by thermal effects.

O3 Scattering Effects: Quantify how ice grain growth and aggregation distort mid-infrared spectral features. Using acoustic levitation, we will suspend ice aggregates to study their scattering properties, providing essential inputs for radiative transfer models.

Our approach builds on a strong foundation of laboratory astrochemistry. Our previous studies have demonstrated how molecular interactions and thermal processing influence absorption spectra. Our pioneering work in acoustic levitation provides new laboratory insights into how ice aggregates affect mid-infrared spectra. By integrating these techniques, we will generate a comprehensive dataset to disentangle the chemical (compositional and thermal), and physical (scattering) effects in absorption spectra.
The project will be executed through three work packages, addressing each of the research objectives. The first two work packages will investigate the spectral signatures of vapour deposited ice analogues as a function of composition and thermal history, using high-resolution infrared spectroscopy. This will allow us to build a spectral library for direct comparison with JWST data and provide ratio- and temperature-dependent optical constants for abundance determination. The third work package will use acoustic levitation to study the effects of ice grain growth and aggregation on scattering properties, directly addressing long-standing spectral anomalies observed in JWST data.
Our team is uniquely positioned to execute this project, combining expertise in laboratory astrochemistry, infrared spectroscopy, and observational astronomy. We have access to state-of-the-art facilities and strong collaborations with JWST consortia, ensuring that our laboratory findings are directly applicable to ongoing and future space-based observations.
By integrating laboratory experiments with JWST data, this project will significantly improve our ability to interpret ice spectra, shedding light on the origins of molecular complexity in star-forming regions. The resulting spectral database and modelling tools will be valuable resources for the broader scientific community.